Assessing Magnox Corrosion in high pH liquid water and air

The safe storage of the UK's nuclear legacy is one of the key aims for Sellafield. Part of that legacy, Magnox reactors were fuelled using uranium metal rods clad in a magnesium-aluminium alloy. Up until 2022 the fuel from the Magnox reactors was reprocessed for further use in the reactors. Since then, the remaining fuel has been wet stored at Sellafield in cooling ponds. This has the unintended consequence of corroding the cladding of the fuel. It is planned that the remaining fuel will be dried in preparation for disposal in a geological disposal facility.
This PhD will investigate the corrosion of Magnox fuel cladding in representative conditions for both the pond storage and the expected conditions of a dry storage or disposal environment.
The study will perform experiments to corrode cladding in the high pH environments (11-13) in order to underpin the short-term corrosion rate. This will include exploration of the mechanism behind the observed difference in short- and long-term rate and definition of the timescale
across which this transition takes place. The project will also include a scientific underpinning of the corrosion extent at which the cladding loses its integrity and investigation of the mechanisms for this.
Corrosion of the cladding material in dry storage conditions will also be studied. This is intended to inform decisions on the most appropriate strategy for future storage and disposal of Magnox clad fuel.
Finally, the impact of chloride salts will be investigated. This will focus in particular on the role of chloride induced pitting corrosion in wet and dry storage. This project, is a collaboration between Lancaster and Nuclear Waste Services (NWS) Ltd aims to address these knowledge
gaps.